The Dangers of Distrust: Essays on Delusion, Psychiatry, and Epistemic Injustice

In everyday social transactions, we typically grant that others have some knowledge, and the skill to speak sincerely and reasonably about what they know. Granting this is important to ensure their fair treatment in a variety of situations. Epistemic injustice occurs when this is missing (Fricker, 2007). When we do not grant that someone has knowledge or the ability to communicate it for prejudicial reasons, the speaker experiences a credibility deficit; we view them as less credible than they are. My project will focus on epistemic injustice specifically as it arises in the clinical and everyday treatment of people diagnosed with a psychiatric condition. I will particularly examine epistemic injustice in relation to people with delusions.

I will explore two questions:

1. Why are people with psychiatric conditions vulnerable to epistemic injustice? Here I will explore the notion of epistemic vigilance, which is the sense of being on our guard when evaluating testimony. I will apply this notion to the context of psychiatry and argue that we are overly vigilant (hypervigilant) against believing false information issuing from subjects with psychiatric diagnoses, such as those with delusions. I will investigate the role of negative stereotypes and biases which are associated with psychiatric conditions (e.g. irrationality) in deflating perceptions of epistemic credibility and trustworthiness.

2. How can we ameliorate epistemic injustices in psychiatry? I will argue that identifying interpersonal and structural barriers to epistemic justice, scaffolding epistemic agency, and developing professional virtues such as epistemic humility will reduce the vulnerability of those with psychiatric conditions to epistemic injustice.